Incus HALO: An advanced wearable device for swimming and sport monitoring

Incus Performance Ltd. has developed artificial intelligence algorithms and innovative wearable devices that provide greater training insight and motivation for people engaging in sport. This addresses the need for more detailed performance monitoring and technical insight in sports such as swimming, that current wearables and ‘Gold Standard’ measuring techniques do not address. The Incus HALO device uses proprietary AI algorithms and ground-breaking new sensors to measure a user’s technique and key vital signs in real time. HALO uses these data to produce the world’s-first truly actionable training feedback in market-leading detail, and conveys it through an intuitive, dynamic, infographic mobile app. Incus HALO is not another wrist-worn device. Its unique mount and patent-pending ‘harness’ provide unobtrusive, symmetrical data capture and measurement of the entire body. Incus is working in unique collaboration with swimming governing bodies to produce the next generation of wearable sports technology. In this project, Incus HALO will demonstrate its potential by assisting Team GB’s next generation of medal winning athletes, in preparation for Tokyo 2020.